Queen's University Belfast and Virtus Concrete Solutions Limited

To create an innovative low carbon geopolymer concrete utilising 100% recycled material for use in interlocking concrete blocks and other products, significantly reducing the carbon footprint of the products.